A road-integrated, compression-based energy harvesting device operating at 98% efficiency.

Rouute Technologies (ROUUTE) is a UK energy harvesting technology SME with a core project team of Antony Edmondson-Bennett (project lead), Barry Lee Parker (commercial, sustainability lead), Matthew Stringer (innovation lead), and James Fearnley (technical lead). ROUUTE is solving a significant unmet need with its road-integrated compression device for generating emission-free energy at 98% efficiency. Global energy demand is rising and exceeds supply, parts of the world have no access to power, and many nations struggle to reduce emissions enough to meet the 2050 net-zero target. ROUUTE does not require large infrastructure or power input, benefitting first-, second-, and third-world countries. It produces emission-free energy, reducing reliance on FFs. ROUUTE's systems achieve ROI in 16 months.